University of the West of Scotland and Sonas Systems Limited

To embed market strategy and business process theory to implement a market led cultural change that equips SONAS staff with the knowledge and skills required to develop strategic agility, optimise and accelerate growth whilst exploiting the niche market of cash and electronic vendor and parking payments.